Decoding Protein Dysfunctions in Alzheimer's Disease: Unravelling Mechanisms and Exploring Therapeutic Strategies.

This project is a collaborative effort between the University of Sheffield and the University of Leeds span across diverse scientific domains of neurobiology, biophysics, and molecular biology, offering students hands-on experience in patient-derived stem cell biology, super-resolution and whole-brain imaging, animal models, and translational medicine, all with the overarching goal of unravelling the protein dysfunction pathways associated with Alzheimer's disease (AD) and develop treatment strategies that can halt or slow the progression of AD.